Fashion as Creative Practice: A Study of Modernist Poetics

My thesis examines the understudied relation between modernist poetics and fashion. It asks why two discrete objects-clothing and poetry-converged at a particular historical moment, and shows how this relation evolved through case studies of five writers: Stéphane Mallarmé, Mina Loy, Gertrude Stein, Djuna Barnes and Elsa von Freytag-Loringhoven. These case studies demonstrate how changes in the social and material conditions of the fashion industry are formally postulated by modernist texts. In this vein, I offer fashion as a paradigm for modernist poetic practices.

My project will discover the possibilities and limitations of different formal representations of clothing: it is fundamentally concerned with the (ultimately gendered) differences between writing about fashion in a theoretical essay and in a lyric poem. My work will provide a new critical perspective on both the history and theory of fashion writing, and on the aesthetic, social and political concerns of modernist poetry.